Feminist philosophy of language and social epistemology

"I want to do research in feminist philosophy - especially feminist philosophy of language and social epistemology. Roughly speaking: I want to research how silencing of women* and marginalized groups is connected to ignorance and not-knowing and how this ignorance is performative in a sense that it constructs a social context of ongoing silencing. This relates to self-censorship, speech acts, sexual discrimination, racial and gender-based ignorance and silencing, among others.
My main questions, which wil be specified further throughout my research, are the following:
How can we explain different forms of silencing with (social) epistemologies of ignorance?
How do forms of silencing differ between marginalized groups, and how are not-knowings about social and political contents related to these differences?
How are both ignorance as actively ignoring and not-knowing supporting processes of silencing?"